Ecological and evolutionary resilience of iconic amphibian species to environmental change

I am writing as an applicant to the proposed project "Ecological and evolutionary resilience of iconic amphibian species to environmental change (PHDHLS192001)" under supervision from Dr Frances Orton. The project is a CASE studentship project sponsored by MASTS SUPER-DTP, The Froglife Trust and UWS.